circadian virtual devices

Utilising artificial circadian light to meet the needs and requirements of the general population via personal devices or general illumination. This will potentially have the benefit of of enhancing health, well-being and increasing energy levels. Other impacts will be improved sleep patterns, possible reduction in obesity. improved mental health, jet lag relief, improved ability to learn and potentially reduce the chances of early onset Alzhiemers.